South Wales in Medieval Atlantic Europe, 1000-1500 CE

Context
Recent research on maritime connections between Britain and Atlantic Europe (including France and Iberia) during the Middle Ages, and maritime engagement in medieval Wales, hint at far greater use of seaways by a broader spectrum of people than previously appreciated. Welsh connections have been studied in detail for the early medieval period but new discoveries of later-medieval excavated and stray-find evidence have received limited attention. In addition to exchange networks mediated via ports, such as Bristol and Dublin, the evidence now hints at more direct interaction between Wales, Ireland and Atlantic Europe between c. 1000-1500 CE., both from new archaeological discoveries and textual research activities of Welsh people in Ireland, France and Iberia. Lack of research on these recent discoveries has been influenced significantly by a growing crisis in Welsh and UK archaeology caused by the retirement of many experts on medieval finds.
Aims and Objectives
This studentship project aims to: 1) provide new narratives of interaction between South Wales and Atlantic Europe between c. 1000-1500 CE, by identifying representative contexts of connection within medieval Britain and western Europe; 2) produce an expert on the portable material culture of medieval Wales for the academic-, museum- or commercial archaeological sectors; 3) enhance understanding of Amgueddfa Cymru (AC) medieval collections and enhance public participation in archaeological/cultural heritage through outreach/knowledge exchange events with regional (museums) and ‘citizen science’.
The aims will be pursued using two case-study regions in southeast and southwest Wales, respectively. The key research questions comprise:
1) what was the true extent of coastal exchange/embarkation points beyond port-towns to assess extent of maritime engagement?
2) what was the geographic scope and scale of connections?
3) what were the contexts of connection and maritime engagement? (fishing, exchange, pilgrimage, conquest, acculturation)
Portable objects (metalwork, coins, ceramics) provide the data, principally from Amgueddfa Cymru (AC) collections, augmented by targeted material from Newport, Porthcawl, Swansea, Tenby, and Scolton-Manor museums, and PAS/Heneb HER records generated by community groups and metal-detectorists.
Potential Applications and Benefits
Specific outputs will comprise the PhD thesis, publications, enhanced collections at Amgueddfa Cymru (AC) and Welsh regional museums, and the digital displays. It will deliver inclusivity between academia, AC, regional museums and citizen science partners, meeting the Welsh Heritage Consortium ‘everyone represented’ CDP4 research priority. The project will have supported the development of an expert finds researcher with flexible skills for a career in academia, commercial archaeology, or the museum/wider culture-heritage sector. In recognition of the debt to citizen science, there will be three outreach/knowledge exchange events, held at AC and regional museums, hosting metal-detectorists, community archaeology groups and PAS/Heneb/Cadw colleagues. A web-based platform will also host the project website and a digital display and disseminate project results to the public.